Bringing big-data to social science

We live in a period of unprecedented data availability, but not all data are equal - with quantitative data sometimes viewed as more reliable, robust and/or useful than qualitative data. This is particularly problematic when conducting the interdisciplinary research necessary to address the most important global challenges, such as climate change and sustainable development. For example, the benefits human's derive from nature are categorized into three types: provisioning services (products obtained from ecosystems; e.g. food), regulating services (benefits obtained from the regulation of ecosystem processes; e.g. regulation of air quality), and cultural services (non-material benefits people obtain from ecosystems; e.g. cultural heritage or spiritual enrichment). Whilst both provisioning and regulating services can be quantified at local and global scales, cultural services are often viewed as 'unquantifiable', being spatially and temporally distinct, intangible, subtle, mutable and intuitive in nature, based on ethical and philosophical perception - thus largely unique to the individual. As such, most nature-based research is dominated by the relatively easily quantified provisioning and regulating services, which are readily monetized to enable comparisons across services. The same is not true of cultural services and how to combine these data to holistically value nature's contributions to people is unknown. We seek to address this here.

Using existing data from seven national surveys across Wales (1000 respondents per survey; 3 surveys complete [Jan-Jun 2020], 1 ongoing, 3 planned in Jan-Jun '21). Using Supercomputing Wales, we will use bespoke Natural Language Processing (NLP) to analyse the quantitative data within these surveys, understanding how people's reasons for spending time in greenspace change from before, during and after the ongoing coronavirus crisis. These qualitative data contain free text responses in both English and Welsh, and our cross-language analysis would compare responses to see if there are any specific language differences, as well as differences between genders and socioeconomic groups. Finally, advanced visualization techniques will be developed to enable the comparison of the qualitative free text responses and quantitative survey data, which includes distance travelled and length and regularity of visits. The ability to visualise both quantitative and qualitative data at national-scales may transform sustainable decision-making.

[1] Willcock, S., Camp, B. J., & Peh, K. S. H. (2017). A comparison of cultural ecosystem service survey methods within South England. Ecosystem Services, 26, 445-450.
[2] W.J. Teahan. 2018. A Compression-Based Toolkit for Modelling and Processing Natural Language Text, Information, Vol. 9, No. 294. MDPI Publishers. doi:10.3390/infoxx010001.
[3] Rick Walker, Llyr ap Cenydd, Serban Pop, Helen C Miles, Chris J Hughes, William J Teahan, and Jonathan C Roberts. 2013. Storyboarding for visual analytics. Journal of Information Visualization.